Family Film Tree

The Family Film Tree (FFT) concept opens up archive film footage directly to the burgeoning
global online genealogy market, tapping into the increasing consumer appetite for visual
media content that illustrates the social history of the last century and adding a sense of place,
time, work, leisure, culture and tradition to personal family history research.
Family Film Tree will create access to rights cleared archive footage clips which document
over 100 years of social history across the UK. Each clip will be prepared, edited and tagged
for online searching for the genealogy market in the form of an easy to use web platform.
Using an API first approach will enable the re-purposing and re-packaging of rich media
archive film content, Family Film Tree will employ powerful search tools combined with
detailed key word tagging of archive film enabling the user to find, watch and personalise film
content easily, providing a truly innovative product.
The Family Film Tree platform offers a unique commercial proposition, for both genealogy
providers wanting to secure a competitive edge in this growing market and also to end
consumers, happy to spend money on enhancing their own personal family histories. This will
be a step change in the way people access film archive resources to enhance online genealogy
research through a cost-effective, accessible and intuitive solution.
This is a resubmission. Based on the positive and constructive feedback we received from the
assessors we address key points of concern – notably the technical approach for this Proof of
Concept and the routes to market for Family Film Tree.